PEBL-OCEANOS - End-to-end marine monitoring solution for capturing and sharing environmental data to support Marine Net Gain

**Project Overview:**

The project focuses on marine and coastal solutions that include seaweed and shellfish farms, habitat restoration projects, and artificial reefs as well as offshore renewable developments. The goal is to provide social and economic benefits to coastal communities while increasing marine biodiversity and creating a healthy, resilient marine ecosystem. However, regular monitoring is necessary to maximise these benefits and minimise negative impacts. This monitoring faces challenges like accessibility, high costs, and labour-intensive data processing.

**Project Aim:**

The project aims to test a comprehensive solution that includes collecting, processing, and analysing data remotely and in real-time. This involves using sensors, underwater cameras, and acoustics to collect data from various sources, including environmental DNA and oceanographic datasets. The data will be processed in a cloud-based infrastructure to ensure its integrity and security, and advanced algorithms will be used to identify patterns, trends, and anomalies.

Technical Developments:

PEBL and ORE Catapult (OREC)will deploy a network of remote monitoring systems at test sites in Pembrokeshire. These systems will send sensor and video data wirelessly to a cloud-based platform. Other local datasets, such as wind, wave, water quality, acoustics and environmental DNA, will be added to the same database to provide a comprehensive overview of the site's ecological and environmental characteristics. The data will be analysed, and key relationships between datasets will be extracted to provide a series of key performance indicators (KPIs), such as biodiversity net gain. The results will be presented in an intuitive dashboard.

Stakeholder Feedback:

OREC will form an advisory board consisting of key stakeholders from industry and government organizations. They will be invited to use the platform and provide feedback on its usability and the quality and relevance of the data sets.